Analogue Chip Design - Specification to Signoff

Analogue and mixed analogue/digital integrated circuits (ICs) form key parts of many
electronic systems that are in daily use in multiple technology areas including
communications (such as mobile telephones and Wi-Fi), control systems, auotomotive and
medical applications. Design of digital integrated circuits is supported by established
Electronic Design Automation (EDA) tools, however there are few automated EDA tools
available to support the analogue design process.
Design of analogue circuits currently requires highly skilled electronics engineers, design is
time consuming (accounting for up to 40% of design time) and costly. A typical medium
sized analogue circuit can cost in excess of £500,000 to prototype . Subsequent transfer or
porting of designs to new manufacturing processes is also similarly time consuming and
costly. The current design methodology is impacting the speed at which new electronic
products and innovations, especially in the communications sector, can reach market.
Analogue integrated circuit design methods have barely changed and it remains a labourious
iterative design process requiring highly skilled specialist input from electrical design
engineers. As a consequence these specialist engineering skills are in correspondingly short
supply. Semiconductor design houses spend many weeks and months in designing, porting,
and re-spinning (re-design) activities. So there is a real need , and a commercial opportunity,
for a new alternative automated solution that will facilitate faster optimised analogue design.
This project builds on the result of a successful Smart Proof of Concept project in which
innovative advanced techniques were researched and tested. This project takes those
techniques and develops them into a functioning software tool for beta testing with end users.